Action! Modelling DNA nano-machines for deciphering their molecular mechanisms

This computational PhD project aims to model experimental high-resolution structural snapshots of essential viral DNA nanomachines, including helicases and DNA packaging motors for unravelling how they work. The research will address the knowledge gap in the molecular mechanisms of several selected protein-nucleic acid machines, for which accurate X-ray structures have already been obtained in Antson lab (YSBL, Chemistry Department). One such machine is the papillomavirus E1 helicase, which unwinds dsDNA during viral replication. Another machine, targeted in this project, is the DNA packaging motor present in tailed bacteriophages and evolutionarily related herpes viruses (such as Cytomegalovirus). The machine translocates viral DNA, replicated within the host cell, into an empty pre-formed viral capsid. In spite of detailed structural information, it is still unknown how exactly these machines work.

The molecular motors will be simulated using the AMBER (Assisted Model Building with Energy Refinement) software, a molecular dynamics software package that simulates biomolecules through the use of the AMBER force fields. It therefore can show how the molecules move and flex, greatly increasing our understanding of the motor as currently only static pictures of it have been obtained.